Causal Temporal Logic

The main aim of this project is to extend temporal logic with causal inference (causal temporal logic) to express interventional ("what will happen if...?") and counterfactual ("what would have happened if...?") queries, allowing us to reason about the effect of switching system configurations on correctness and safety. Temporal logic can be used to reason about system correctness over time, and can be applied to a wide range of systems, including hardware and software systems, cyber-physical systems, and stochastic models such as Markov Decision Processes (MDPs), which are used in reinforcement learning and planning. However, a limitation of existing temporal logics is that logic specifications must be evaluated on a fixed configuration of the system, for example, a fixed policy in the context of reinforcement learning.

This project will extend preliminary work on Probabilistic Counterfactual Temporal Logic (PCFTL), which introduced operators to express interventional and counterfactual properties. So far, PCFTL has been successfully applied to a Structural Causal Model (SCM) encoding of a restricted class of MDPs to evaluate the probability of satisfying safety criteria (given as PCFTL formulae) in a counterfactual situation where the RL agent switched to an alternative policy. This is done by reasoning over a counterfactual MDP, which is constructed from the original MDP and observed path(s).

The key research objectives/research questions are:
- Can we derive bounds for the satisfaction probabilities of logical properties, given uncertainty in the underlying causal mechanisms, and/or uncertainty in the underlying model (e.g. partially-observable MDPs)?
- Can we extend the approach to continuous systems to verify cyber-physical and control systems?
- Can we derive optimal policies for RL agents, given logical specifications?

To achieve these objectives, I will:
- Construct counterfactual MDPs which account for the uncertainty in the underlying causal mechanisms. These will derive bounds for the transition probabilities over all the possible causal mechanisms for the given MDP and observed path(s). I will also construct counterfactual MDPs where there is uncertainty in the underlying model (e.g. partially-observable and interval MDPs). These will allow us to calculate bounds for the satisfaction probability of logical properties for verifying MDPs.
- Extend the approach to continuous systems, by extending causal temporal logic to reason about systems where signals must remain in some given bounds. This will allow us to test our approach on cyber-physical and control systems, e.g. applying PCFTL to healthcare technologies such as artificial pancreases.
- Derive optimal policies for RL agents under logical constraints given these bounded counterfactual MDPs.

The expected novel contributions are a causal temporal logic and verification approach which will allow the safety of a wide range of systems to be verified, where the configuration can be changed. This will be tested on MDPs and cyber-physical/control systems.

This PhD is relevant to the following EPSRC research area(s): Verification and Correctness and Artificial Intelligence Technologies.